High Engagement & Learning Methods (HELM) Development of Prototype

Organisations are increasingly seeking to improve employee engagement levels in their
communications and people development activities but struggle to achieve this in a scalable,
consistent and sustainable fashion. Many existing methods are either relatively inexpensive
but ineffective (e.g. one-way intranet broadcasts and e-learning tools) or more effective but
costly (use of trained facilitators, labour intensive workshops or expensive simulation).
Business needs have changed:
• Structural in-balances in the workforce have increased skill gaps and disconnects between
generations
• Emergence of a 'fully digital' generation in the workplace
• Employment relationships and engagement models have changed significantly
• Complex global environments mean strategy and process are insufficient without an
effective culture
• Ease of ’hard’ knowledge acquisition but greater need for complex soft skills
• Stakeholder affinity is increasingly critical but they are often less engaged.
The objective of HELM is to integrate game mechanics and associated techniques in
previously unutilised ways to provide a different engagement, communication, learning and
change experience to those typically experienced in the workplace. Moreover it seeks to do
this at a price point that makes games based learning and engagement technology available at
a mainstream price point.
HELM's Proof of Concept technology has measurably demonstrated significantly higher
levels of engagement than traditional tools. The Development of Prototype will undertake the
field trials to test HELM's unique capabilities in areas that require connections to the
emotions, attitudes & behaviours of teams and individuals and allow HELM to deliver
maximum impact at a mainstream price point.